Cambridge High Energy Physics Capital Equipment Bid

Equipment to remove risks to computing services from power outages and to ensure the safe delivery of the ATLAS tracker modules.

Potential impact
Economic impact for UK industry